University of Essex and Orbital Media and Advertising Limited

To design and develop a scalable, avatar based, digital healthcare platform, driven by AI and Machine Learning technology. This will provide medically approved health advice and information to the increasing numbers of internet users who seek medical information online.